REACH-PSM: Resilient Renewable Energy Access Through Community-Driven Holistic Development in Perovskite Solar Module Manufacturing

Context
Energy inequality continues to hamper socio-economic growth in many African nations, where millions lack reliable access to electricity. Traditional energy sources are expensive, environmentally damaging, and dependent on external supplies, which limits their sustainability and accessibility. The REACH-PSM project (Resilient Renewable Energy Access Through Community-Driven Holistic Development in Perovskite Solar Module Manufacturing) aims to revolutionise energy access by enabling the local development and manufacturing of sustainable perovskite solar modules (PSMs) in Nigeria, Rwanda, Kenya, and South Africa.
The Challenge
With >500 million people in Africa without electricity, there is an urgent need for scalable, affordable, and environmentally sustainable energy solutions. Current renewable technologies, while beneficial, often fail to address local contexts and can result in significant environmental waste, particularly from end-of-life photovoltaic systems. The challenge lies in developing a localised manufacturing process for next-generation solar technology that is both cost-effective and sustainable, with simultaneous development of efficient end-of-life treatment to mitigate waste, allowing for widespread adoption across Africa.
Aims and Objectives
The REACH-PSM project seeks to accelerate the development and commercialisation of PSMs by focusing on the following objectives:

Delivering commercially competitive low-cost manufacturing of PSMs in partner locations in Africa with a performance of >15% PCE and a lifetime of >10 years.
Developing novel components of PSMs, and identification of domestic green supply-chains to enable regional manufacture and improve sustainability.
Delivering PSMs designed for the circular economy with optimised end-of-life processing, minimising waste and maximising the circular flow of materials delivering enhanced commercial viability, sustainability, and resource security.
Creating novel sustainable business models and community co-designed products that are suitable and appropriate for use.

Potential Benefits
The REACH-PSM project will accelerate the transforming energy access agenda in Africa by pioneering the development of locally manufacturable PSM, demonstrating the first next generation solar module manufacturing in Africa. This localised production will not only empower communities by fostering energy independence and creating jobs but also set a new standard for sustainable energy solutions. By utilising sustainable materials and processes, the project will also address the environmental challenges associated with traditional solar technologies, offering a more resilient and adaptable energy solution.
Ayrton Challenge Areas
The project addresses the Next Generation Solar Challenge Area. REACH-PSM advances perovskite technology, which offers the potential of more distributed solar manufacturing thanks to low-cost processing and manufacturing routes. REACH-PSM will collaborate across the Ayrton Fund portfolio to amplify impact. We will align with the Ayrton Challenge on Energy Storage, the LEIA programme, the Climate Compatible Growth Project, and the Zero Emission Generators initiative, exploring synergies in local manufacturing, circular economy principles, and sustainable energy solutions.
ODA Compliance
REACH-PSM is fully compliant with ODA criteria, as it directly addresses the economic and social challenges of Nigeria, Rwanda, Kenya, and South Africa—countries listed on the OECD DAC. By focusing on localised manufacturing and sustainable energy solutions, the project promotes economic development and improves the welfare of communities most in need. The expected outcomes include significant advancements in energy access, environmental sustainability, and economic empowerment, aligning with the broader goals of the UN Sustainable Development Goals (SDGs), particularly SDG7 (Affordable and Clean Energy) and SDG13 (Climate Action). We also seek to advance progress towards SDG5 (Gender Equality), SDG9 (Industry, Innovation, and Infrastructure), SDG10 (Reduced Inequality), SDG11 (Sustainable Cities and Communities) and SDG12 (Responsible Consumption and Production).